An innovative platform to create a single secure access point for NHS England patient records, regardless of patient location

Tiny Medical Apps Limited (TMA) is a rapidly growing UK-based SME specialising in Health Technology. TMA was founded by Matt Bourne and Dr Greg Burch whose backgrounds are as an NHS systems developer, and emergency medicine doctor respectively. Healthcare research is hindered by piecemeal access to real-time consented patient data. The current COVID-19 pandemic has highlighted the pre-existing and now urgent need for a fast, developer-friendly, secure, consent-driven, and cost-effective digital platform that will allow access to patient records from any location. TMA aims to produce a prototype of their digital platform, Patient Cloud, that allows "serverless" integration with medical records for health-tech SMEs.